An ankle-and-foot orthotic tailored for rehabilitation back to full function after surgery and for living with a complex foot-ankle injury

Project description
1. Test the proof-of-concept whether a PDAFO can deliver the rehabilitation required to return to full function after lower extremity injury. 2. Study and adjust elements of the design of current PDAFOs to (a) afford the ability to tailor them depending on injury and required activity, and (b) examine whether more affordable options are viable alternatives to the expensive options currently in the market